Exploring the limits of nuclear existence for heavy proton-rich nuclei

A fundamental question in nuclear physics is, 'what are the limits on the number of protons and neutrons that can be bound inside an atomic nucleus?' The aim of this research proposal is to answer a vital part of this question by determining more carefully than ever before the precise location of what is known as the proton drip line. The proton and neutron drip lines are the borders between bound and unbound nuclei. Those at the proton drip line have such a large excess of protons that they are highly unstable and try to achieve greater stability through the process of proton emission. We will investigate how nuclear behaviour is affected when protons become unbound. Nuclei along this distant shore of the nuclear landscape should show the greatest deviations from the behaviour expected from predictions of models optimised for more stable nuclei. Our investigations will focus on nuclei close to the proton drip line, for elements between tin (Z=50) and lead (Z=82). Historically, this region has been the primary source of data on proton-emitting nuclei, largely because here the proton emission occurs on an experimentally accessible timescale that still competes effectively with alpha or beta decay. One important feature of the 30 or so proton emitters discovered to date is that they span a wide range of nuclear deformations, ranging from spherical nuclei to others that are rugby ball shaped and are up to 50% longer than they are wide. Proton emission from spherical nuclei is well described using simple models and the simplicity of the theoretical description has allowed a great deal to be learnt about the structure of these nuclei. The theoretical descriptions for proton emission from strongly deformed nuclei are necessarily rather different and several models have been proposed and compared with the available data. We will exploit a new generation of experimental methods to study the most proton-rich atomic nuclei that can be made in the laboratory, spanning the entire range of nuclear deformations. We will search for nuclei presently unknown to science and measure their proton and alpha decays, study excited states in selected nuclei for the first time and extend experimental observations of direct proton emission from heavy nuclei to lifetimes of nanoseconds (billionths of a second!) and even shorter. The results of our experiments will be compared with the theoretical predictions in order to improve our understanding of the complex and fascinating world of the nuclei at the heart of every atom.